University of the West of Scotland and E D C (Scotland) Limited KTP 24_25 R5

To develop, optimise and launch the next generation of smart Drive Analysis and Remote Telemetry platform, delivering industry-leading diagnostics and prognostics capability through the application of advanced machine learning, cybersecurity and embedded systems knowledge.